Acne Prevention

Our
proposal is to investigate the feasibility of applying reverse iontophoresis to treat acne by
removing matter which clogs pores in the skin, leading to acne and pimples. Before we invest
in the risky R & D exercise to modify and apply our process in this way to create a new
product ‘Acne prevention and Treatment Device (APTD), we need to understand the market
and how we might enter the market, and also ensure that we are able to protect our IP by
understanding the patent landscape.